Newton RCUK-SEAMED - Harnessing multiple benefits from resilient mangrove systems

Mangroves provide multiple benefits from carbon storage and shoreline protection at global and national scales, to food and energy for natural resource-dependent coastal communities at local scale. However, mangroves are coming under increasing pressure due to land use changes resulting from climate change, coastal development and aquaculture. In Vietnam the area under mangrove forest declined by 35% between 1983 and 2012, increasing vulnerability of the coast to tidal surges, hurricanes and saline intrusion as well as reducing the availability and accessibility of mangrove resources necessary to support livelihoods. Previous research in Vietnam has taken a largely technical approach to the relationship between mangrove protection, restoration and aquaculture and has not paid adequate attention to socio-economic factors. This research aims to evaluate socio-ecological resilience in Vietnamese mangroves in the Red River Delta and evaluate management options to enhance delivery of benefits and services across multiple scales, using an interdisciplinary approach that incorporates ecology; remote sensing and GIS; and social research methods on livelihoods and scenario evaluation. By doing so, this research will contribute to a) the livelihoods and resilience of mangrove dependent communities, b) the on-going delivery of ecosystem services across scales, while at the same time c) through stakeholder engagement and knowledge exchange throughout, building the capacity for conservation and sustainable management of mangroves in Vietnam.

Potential impact
The overall impact of the research is enhanced management of mangrove social-ecological systems to deliver ecosystem services across scales. We have identified a range of stakeholders who will benefit from the research in a number of different ways. These are outlined below. The timeframe over which we envisage benefits is indicated using L = long term; M = medium term; and S= short term.

1. Mangrove-dependent communities will benefit through:
- Enhanced participation of different stakeholders in mangrove governance (M/L)
- Improved diversity, heterogeneity and sustainability of livelihoods and the landscape (L);
- Improved delivery of key ecosystem services (L);
- Overall enhanced quality of life (L)
2. Policymakers (national and other levels) will benefit through:
- Enhanced awareness of ecosystem services delivered by mangrove socio-ecological systems (S/M);
- Improved integrated interdisciplinary knowledge base to inform evidence-based policymaking (M);
- Improved effectiveness of public policies on coastal and wetland management (L);
3. NGOs and other agencies (e.g. ICRAF)
- Increased access and availability of data on the study areas (M);
- Improved interdisciplinary approaches for resource management and ecosystem service delivery (L);
4. Development donors (e.g. DfID, GIZ)
- Decreased need for development aid in the study areas over the longer term (potentially leading to reprioritisation of focal areas) (L)
- Specifically, in line with DfID's climate and environment priorities and of particular relevance to investments in Tanzania:
- Enhanced understanding of how people can adapt to the effects of climate change on their lives and livelihoods (S/M)
- Improved evidence base for how the world's forests and the livelihoods of the 1.2 billion people who depend on them can be enhanced (S/M)
- Improved effectiveness of public policies on coastal and wetland management, supporting the UK Government's promotion of good governance (L)
5. Academics - See academic beneficiaries section

The kinds of potential impacts we envisage are often overlapping. In an ideal scenario, benefits for one stakeholder group support and feed into the delivery of wider benefits for another. For instance, improved effectiveness of public policies on coastal and wetland management at the level of national policy stakeholders will also support the goals of country-level and international donors. Finally, there are less tangible benefits for global society which the research can help to deliver. Healthy, functioning, resilient mangrove systems, which are managed for multiple purposes, will continue to sequester carbon from the atmosphere. Thus, the research can also contribute towards climate change mitigation.